Who Answers What to Which? A Critical Examination of Survey Items in Measuring Public Attitudes Towards the British Welfare State

The British Social Attitudes Survey (BSAS) is a rich dataset
that enables the examination of attitudes toward the British
welfare state spanning four decades. The data has led to
important findings around such attitudes, including that
there is a persistent gap across time in Britain between
people who find the income difference between those with
high and low incomes too large, and those wanting
government to address such concerns through financial
redistribution.
However, while numerous studies have explored attitudes
toward poverty, economic inequality, benefit-recipients,
and redistributive policies by government using survey
items from the BSAS, there is little scrutiny on whether
such items adequately represent the concepts they claim to
measure, differences in meaning across items, and how the
British population vary in their answers within and across
survey items, by important demographic factors such as
age, income, and gender.
In bridging this gap, this research's aims are as follows: 1)
to review and synthesize the usage of BSAS survey items
across studies, 2) utilise BSAS survey items related to
welfare state attitudes to examine the overlap in meaning
between items and 3) analyse how socio-economic and
demographic factors affect responses to these items. The
goal in these regards is to garner a more comprehensive
understanding of such attitudes and provide a framework
for future analyses to grapple with welfare state attitudes
in a consistent manner.